Portable Magic: Reading, Young Children, Books and Devices

This PhD project will explore how children aged four to eight years old and their families construct shared online/offline reading practices in their homes. Children's homes are increasingly networked places meaning that children and their families are using technology to take part in shared picture book reading in a variety of ways involving live stream, video calls and shared reading apps. It is a critical time to qualitatively explore and describe these shared digital reading practices. This study will do so using an innovative methodology.